Resolving coevolutionary dynamics within microbiomes using lineage tracking

Microbial communities, or microbiomes, are incredibly important in a variety of health-associated and environmental contexts. The gut microbiome plays an important role in critical aspects of human metabolism and immune health. Microbiomes are not static, species change in abundance but also evolve, both through point mutations and gene exchange. These are mediated by mobile genetic elements (MGEs), particularly plasmids, extra-chromosomal circular DNA that is transmissible between hosts.

This is an exciting studentship opportunity within a vibrant research group to contribute to our growing understanding of evolutionary dynamics within microbiomes. In this studentship you will develop novel molecular methods for genetic engineering of microbes, enabling barcoding of individual lineages within a microbial species. These engineered organisms will be introduced into natural communities in order to understand how within a community context the processes of evolution, random drift and immigration combine to structure diversity. This will then be combined with further methods for resolving host-plasmid associations to link genomic evolutionary change to plasmid tranmission. This will help us understand how important genes such as those for antimicrobial resistance can persist within the commensal gut microbiota.

This studentship will involve complex molecular biology and anaerobic microbiology. It will also generate considerable amounts of sequence data that you will be taught to process and interpret. It would therefore suit a biologist with a strong interest in quantitative analysis or someone from a more mathematical background willing to learn experimental biology.